Exploring Novel Electronic Structures of Topological Quantum Matter

Electronic materials play a tremendous role in almost every aspect of modern life - from supercomputers to household electronics - and the behavior of electrons in these materials determines their rich and unusual properties. Historically, the discoveries of novel electronic quantum materials have caused revolutions in our lifestyle and economy, such as the discovery of semiconductors. Very recently, an entirely new type of electronic materials, the topological insulator, was theoretically predicted and experimentally realized.

Topological insulators represent a brand new state of quantum matter that is distinct to ALL previously known states. On the face of it, they are well-known, off the shelf materials; but they have profound, yet previously overlooked properties that make them so unique. In its pure form, a topological insulator has a full energy gap in the bulk electron band (thus like an insulator); while on the surface, it has metallic states formed by electrons with linear energy-momentum relationship (similar to photons that do not possess rest mass!) with their spin polarization completely determined by their moving directions. More dramatically, these unusual electrons are extremely robust, and can flow on the surface of topological insulators against any non-magnetic impurities, crystalline defects or surface distortions. Due to the great scientific significance and technological potential, topological insulators have grown as one of the most intensely studied fields in condensed matter physics within the last few years.

However, while the scientists worldwide are advancing the frontier of this exciting field, there remain many challenges before we can actually realize the many amazing quantum phenomena (such as the magnetic monopoles, half electron charge and many topological magneto-electric effects resulted from the revised Maxwell equations in topological insulators) and practical applications (such as novel electronic, spintronic and thermoelectric applications) topological insulators promise. For examples, current topological insulators typically have excessive bulk carriers, thus prevent the bulk from being insulating (which will mask the subtle topological effects from the surface electrons); and the small bulk energy gap also prevent them from being used in high (room) temperature electronic devices. Thus we would like to solve these problems by carrying out this project to improve the quality of current topological insulators, and search for even better topological insulators with larger bulk energy gap and more stable in regular environments. We will also explore the pathways to use the unusual electronic and spin properties of topological insulators in practical applications, such as ultra-low power electronics, novel spintronic devices, optoelectronic applications, high efficiency thermoelectric applications and catalysis applications.

Furthermore, the swift development of topological insulators has also inspired the study of other new topological states, such as quantum anomalous Hall insulators, topological semi-metals, topological crystalline insulators and topological superconductors, etc. These new topological states will unlock the door to even richer exotic quantum phenomena (such as quantized Hall conductance without externally applied magnetic field, and the exotic Majorana fermions that are their own anti-particles) and more unconventional applications (from ultra-low integrate circuit to future topological quantum computers) Thus we will also search for these novel phases of quantum matter in this project.

Potential impact
In addition to the great scientific merit, the proposed study on topological quantum materials can also promote the technology advances and contribute to the economy growth. This work has the potential to impact on:

1. Ultra low power electronics: The suppression of backscattering of the edge/surface states in topological insulators (Science, 318/766, 2007) corresponds to exceptional transport mobility and reduced energy consumption, which is extremely attractive for semiconductor devices.

2. Novel spintronic devices: In addition to their great potential in electronic devices, topological insulators are also attractive for future spintroinc applications. The well-defined correlation between the electron motion and its spin direction in topological insulators (Science, 323/919, 2009) enables the direct control of spin current by electric current. Also, the generation of a magnetic monopole by a pure electric charge can support novel all electric read/write head for future hard drives.

3. Optoelectronics: This is also an emerging area for topological insulators applications. Our discovery of the excellent optical transparency and electric conductivity (Nature Chem. 4/281, 2012) makes topological insulator thin films ideal candidates for flexible transparent electrodes.

4. High efficiency thermoelectric applications: Almost all currently known topological insulators are good thermoelectric materials. Further improvement on thermoelectric efficiency can be achieved by nano-engineering such as fabrication of nano-structured composites, in which the electric conductivity remains excellent (due to the enhanced surface area) while the thermal conductivity is diminished (due to the vast phonon scattering at the interfaces between nano-particles).

5. Catalysis applications: The robust surface states of topological insulators can provide a stable electron bath for effecting surface reactions, thus can serve as supports for various catalysts (e.g. Phys. Rev. Lett. 107/056804, 2011).

And the beneficiaries will be:
1. Semiconductor industries (Integrated circuit companies, optoelectric companies, consumer electronics companies)
2. Energy industry (High efficiency thermoelectric generators,)
3. Space exploration research institute (e.g. Nuclear-thermoelectric batteries used in satellites and Mars' rovers)
4. Consumer appliance industry (e.g. thermal electric heater/cooler)
5. Materials and chemistry industry (e.g. using topological quantum materials as catalysis)